Thermal Radiometry for the Remote Condition Monitoring of Railway Vehicles

Innovative Applications of Thermal Radiometry for the Remote Condition Monitoring of Railway Vehicles : This project, led by Rail Innovations, will be a novel application of thermal radiometry camera technology, using it to measure temperatures of mechanical systems on moving trains which will enable automatic alarms to be sent over the Internet in the event of an over-temperature occurrence. These alarms will enable the maintenance teams to plan preventative maintenance in order to avoid failures in service. No use of constant thermal imagery has been found in UK rail that can offer the benefits of monitoring many parts of a piece of equipment using a single sensor. Rail Innovations lead a consortium that defines requirements (form factor, performance requirements, interface etc) for 2 applications - the On-board system with be mounted in an HST Power Car and the Lineside system will be mounted on either side of an active railway to thermally scan passing trains.